Wrexham University and ACE Lifts Limited KTP 25_26 R2

To develop in-house software expertise and establish long-term capability to design, maintain, and evolve ACE Lifts' bespoke lift management system, which will future proof the business and offer tailored licensing opportunities within the lift industry.